SWIM - Self-management Wearable for Improved Mental wellbeing

Mental health is a bigger problem than Cancer, Diabetes, and Chronic respiratory disease combined, affecting more than 1 billion people worldwide and costing the global economy £1 trillion each year. In the UK, one in four people will have a mental health issue with 79% feeling stressed or anxious about work, resulting in 70 million workdays lost each year and costing the UK economy £118 billion.

NeuroBright is developing the world's first smart, wearable device that uses brain sensor technology (EEG) connected with AI to deliver light and sound programs that reduce anxiety and stress. It's head-worn with LED eyewear in front of the eyes, and using earbuds to synchronise light and sound frequencies with the brain - like being entranced by a flickering flame while listening to calming music to soothe the mind. EEG will provide brainwave data to deliver personalised user-programs that perfectly guide their mind into a desired neurological state ie. relaxation. The project is based on 50 years of scientific studies that show how effective light and sound is for improving mental wellness in a non-invasive, safe way, with no side-effects.

NeuroBright's device is app operated and easy to use, helping manage mental wellness without the need for pills, long NHS waiting times, or paying for expensive therapy. NeuroBright's philosophy is to create a product that's widely available and affordable, that delivers fast results with long-term gains and no need to learn or do anything other than sit back and enjoy the experience. NeuroBright will also connect with your digital assistant, so you could simply ask 'Alexa', or 'Siri' for a relaxation session to help you switch off and enjoy your evening.

NeuroBright has been in development for over 3 years with the project focus now to take the hardware and app to a commercialised stage. The project will involve setting up workplace trials with global organisations, with the intention of giving their workforce a device they can easily and safely use to help them reduce their stress, anxiety, and manage their mental wellness. This is particularly important in the wake of COVID-19 and the impact it still has on mental health, and the need for a solution for the home-office working model adopted by many businesses. NeuroBright will work with a world-class design partner on this project to ensure our device looks amazing as well as creating a world of healthier minds and happier people!